Novel Photonic LidarVision Sensor

Our project is aimed at the development of a novel photonic sensor technology that will overcome the key challenge of delivering low cost, yet reliable and safe sensing to replace the human driver’s eye in autonomous and robotic vehicles. This will not only provide a substantial business growth opportunity, but will facilitate the delivery of major societal benefits such as affordable mobility; a reduction in the cost and human misery of road traffic accidents; reduced congestion and a reduction in pollution and CO2 emissions through new and more efficient transport. So far we have proven feasibility of the basic concept and applied for patent cover. The grant funding will enable us to de-risk both our technology and market entry, build our team and accelerate the pace of our development.